LINE-TRACK: technology to improve overall yield during the manufacturing process

The project aims to devise innovative technologies and engineering solutions in food & drink manufacturing. Process yield
losses are currently identified by the mass balance method; at the end of the production run the output is compared to the
input of the various process ingredients and materials. This method only identifies the losses after the event and does not
determine where the losses have occurred and so required improvements are difficult to identify accurately. The next
product run materials may be different and so the identified improvements may not be fully applicable. The proposed
tracking technology called LINE-TRACK adopts the principles of prognostics to measure the yield losses in real time. LINETRACK
can be used to 1) identify the points where losses occur; 2) help identify root causes of the losses; 3) alert the
operators as soon as the losses are above specified targets & 4) directly intervene in the system with the ultimate goal to
avoid losses occurring.

Potential impact
ECONOMIC. CCE will benefit from cost avoidance in increased yield with decreased effluent and energy. LVS improves
sustainable growth with a new product which can be added to existing products, and by selling LINE-TRACK to overseas
markets, it will give positive impact on UK GDP and trade deficit. LINE-TRACK will open up business opportunities beyond
food and drink sector, combining the strength of LVS and Cranfield.
SOCIAL. For 51 years CCE Sidcup has been a significant manufacturing facility for the local and national manufacturing
community with a current workforce of 333 employees. Being competitive whilst ensuring a sustainable business for the
next 50 years will allow CCE to support the social infrastructure of the Sidcup local community, job security, better work
environment and a strong contributor to UK manufacturing output.
ENVIRONMENTAL. The project gives benefits in terms of reduction of effluent, energy and packing losses and ultimately
the carbon footprint. We envisage that the benefits can be achieved within 1 year of the project execution.